Intensified high throughput extraction of iron in small channels

This research project focuses on the intensification of the process for extracting and separating iron and more generally metals, with implications for various industries. Initially, we will select the most effective combination of extractants, solvents, and stripping agents for the iron separation. By conducting equilibrium studies, we aim to unveil the optimal conditions, providing crucial information on partition coefficients, extraction mechanisms, and ultimately the best operating conditions. Subsequently, we will use small channel contactors to perform the separations and will obtain characteristics of the flow patterns that will arise with high speed imaging. In-line extraction and stripping experiments will follow, allowing us to explore how factors like residence time and channel diameter impact the efficiency. These findings will be directly compared to the equilibrium results, offering insights into the benefits of our intensified contactor design.

To scale up the small channel experimental set-up, we will develop a multiple parallel channel design to increase throughput. This involves determining the optimum flow rates, channel diameters, and the right number of channels to meet specific material throughput requirements. In addition, we will perform a comparison between our small channel approach and conventional equipment used in industry (such as mixers settlers) for similar extraction processes. This final step aims to validate the efficiency of our innovative design against established methods. Ultimately, our goal is to contribute to more sustainable and environmentally friendly practices for iron extraction and separation steps. By understanding the intricacies of these processes, we aspire to develop methods that not only enhance efficiency but also align with the principles of responsible resource management and environmental consciousness.